PhD Studentship in RF systems for identifying node locations in indoor & outdoor scenarios associated with a dwelling.

PhD Studentship in RF systems for identifying node locations in indoor & outdoor scenarios associated with a dwelling.